Integrated Mixed Traffic Mobility for HERT

Our team is currently completing a study (funded by CCAV & InnovateUK) examining the feasibility of delivering Dedicated Driverless Spaces (DDS) for articulated buses on two five mile sections of the Hertfordshire Essex Rapid Transit (HERT). A key constraint of our current study is that we can only consider fully physically segregated sections of the HERT. This project will focus on the feasibility of unlocking the full potential of autonomous buses through considering mixed traffic environments through Watford and St Albans town centres at either end of the St Albans Abbey Line, to integrate with our physically segregated route.